A Flexible Measurement and Waste Led, Robotics-Based Decommissioning Project

The project is based on several interconnected and innovative processes including ‘in cell’ survey measurements to establish the geometry of the cell and the distribution of activity, dismantling the cell in a planned manner, removing the components to an adjacent Waste Segregation Area (WSA) for processing and finally assaying, characterising and segregating the waste components and placing them in appropriate waste containers. The process is implemented, in keeping with the ALARP principle, through the extensive use of a flexible “toolbox” of proven robotic technology, which is applicable to a wide variety of different decommissioning situations and scenarios. The principle objectives are to reduce or eliminate both man entry into the cell and the manual handling of radioactive waste items while processing the waste. The waste is processed only once and characterised approved waste packages are produced as the process output.